Deep Learning in Closed Loop

Deep learning, as a branch of machine learning has brought about many advances in the field of AI. It is a complex and multi-layered 'artificial neural network' that takes advantage of 'big data' resources and sufficient computing capacity for 'supervised' training using 'backpropagation algorithm'.

Deep learning aims at minimising the error generated through training iterations. Therefore, it is sensible to nest this algorithm within a closed loop feedback system where the supervised error determination in replaced by a PID controller that provides the error to be backpropagated; in turn, the PID controller is improved by the learning process.

This coupling of 'deep learning algorithm' and 'closed loop control system' can be tested on a simple robotic system where a path in followed by a moving robot. Nonetheless, this innovative approach has revolutionary potentials in the field of machine learning and AI.